Nanocomposite excitonic superconductors

Around 60 % of all electrical energy generated worldwide is lost to resistive heating of transmission wires, leading to more fossil fuels being needed to make up the shortfall, and hindering the use of green alternatives. With the ability to transmit electricity with zero electrical resistance, superconducting wires would resolve the problem of resistive losses in the grid. However, this is not yet realised since current superconductive technologies require cryogenic cooling to function. It, therefore, remains a holy grail of the technology to realise superconductivity at ambient temperatures and pressures. This project aims to realise such a material by making a nanocomposite between transition metal dichalcogenides (oxygen group element) and carbon.
In this project, first nanoparticles of WSe2 and TiSe2 will be made and characterised by a suit of characterisation methods including, Ultraviolet and Visible Light Spectroscopy and Transmission Electron Microscopy (TEM). These nanoparticles will then be composited with carbon. Initially, functionalised (with metallophilic functional groups on the surface) carbon fibres will be used with the goal of 'sticking' the particles to individual carbon fibres. These will then be tested for superconductivity using a Superconductive Quantum Interference Device (SQUID), the gold standard for these tests.
The outcome of this project has the potential to revolutionise not only how electricity is transmitted but also how it is generated.

Potential impact
There are seven principal groups of beneficiaries for our new EPSRC Centre for Doctoral Training in Composites Science, Engineering, and Manufacturing.

1. Collaborating companies and organisations, who will gain privileged access to the unique concentration of research training and skills available within the CDT, through active participation in doctoral research projects. In the Centre we will explore innovative ideas, in conjunction with industrial partners, international partners, and other associated groups (CLF, Catapults). Showcase events, such as our annual conference, will offer opportunities to a much broader spectrum of potentially collaborating companies and other organisations. The supporting companies will benefit from cross-sector learning opportunities and

- specific innovations within their sponsored project that make a significant impact on the company;
- increased collaboration with academia;
- the development of blue-skies and long-term research at a lowered risk.

2. Early-stage investors, who will gain access to commercial opportunities that have been validated through proof-of-concept, through our NCC-led technology pull-through programme.

3. Academics within Bristol, across a diverse range of disciplines, and at other universities associated with Bristol through the Manufacturing Hub, will benefit from collaborative research and exploitation opportunities in our CDT. International visits made possible by the Centre will undoubtedly lead to a wider spectrum of research training and exploitation collaborations.

4. Research students will establish their reputations as part of the CDT. Training and experiences within the Centre will increase their awareness of wider and contextually important issues, such as IP identification, commercialisation opportunities, and engagement with the public.

5. Students at the partner universities (SFI - Limerick) and other institutions, who will benefit from the collaborative training environment through the technologically relevant feedback from commercial stakeholder organisations.

6. The University of Bristol will enhance their international profile in composites. In addition to the immediate gains such as high quality academic publications and conference presentations during the course of the Centre, the University gains from the collaboration with industry that will continue long after the participants graduate. This is shown by the

a) Follow-on research activities in related areas.
b) Willingness of past graduates to:

i) Act as advocates for the CDT through our alumni association;
ii) Participate in the Advisory Board of our proposed CDT;
iii) Act as mentors to current doctoral students.

7. Citizens of the UK. We have identified key fields in composites science, engineering and manufacturing technology which are of current strategic importance to the country and will demonstrate the route by which these fields will impact our lives. Our current CDTs have shown considerable impact on industry (e.g. Rolls Royce). Our proposed centre will continue to give this benefit. We have built activities into the CDT programme to develop wider competences of the students in:

a) Communication - presentations, videos, journal paper, workshops;
b) Exploitation - business plans and exploitation routes for research;
c) Public Understanding - science ambassador, schools events, website.